University of Brighton and The Trust for Developing Communities Limited KTP 23_24 R6

To develop a novel, professional and commercial 'community research function' to generate insights with excluded communities and actionable recommendations for social change.